Safe Travels: Co-Designing Safer Transport Environments for Women and Girls

Context
Everyday journeys on buses, taxis, and walking routes are essential for access to education, work, healthcare, and social life. Yet for many women and girls, these journeys are shaped by fear of harassment, intimidation, or violence. Concerns about safety can restrict opportunities, limit independence, and reinforce wider gender inequalities.
In Northern Ireland, the challenge is particularly pressing. Recent research by the Northern Ireland Executive has highlighted that women and girls often feel unsafe in public and transport environments. These concerns intersect with other issues, including limited transport options, neighbourhood segregation, and legacies of conflict. Despite recognition of the problem, there is currently little evidence on how safety concerns are experienced, or how transport providers and policymakers can respond effectively.

Challenge
Violence against women and girls (VAWG) in public spaces is now recognised as a major social issue in the UK and internationally. However, most research has focused on domestic or workplace contexts. Much less is known about how gender-based harassment and fear shape experiences of mobility and access to public life.
Transport environments are both physical (stations, buses, cycle routes) and social (interactions between staff, passengers, and communities). Safety concerns are not only about actual incidents of violence, but also about the routines and strategies women and girls use to manage risk, including avoiding certain areas, changing routes, or restricting travel at night. Understanding these experiences is vital if we are to design transport systems that are safe, inclusive, and accessible to all.

Aims
This project aims to understand and address the factors shaping women’s and girls’ perceptions and experiences of safety in transport environments across Belfast. The objectives are to:

Explore how women and girls experience safety and unsafety across different modes of transport and at different times of day.
Identify the physical, social, and policy-level factors that affect their sense of safety.
Work directly with women, girls, transport providers, planners, and policymakers to co-develop practical strategies for safer travel.
Produce evidence-informed recommendations to guide future interventions, policy, and practice in Northern Ireland and beyond.

Approach
The project will use participatory and creative methods:

Journey mapping workshops will capture women’s and girls’ experiences of everyday travel and highlight unsafe routes and locations.
Safety audits at transport sites will identify physical and social factors influencing safety, such as lighting, signage, staff presence, or crowding.
Co-design workshops with women, girls, and transport stakeholders will generate practical interventions and assess their feasibility and sustainability.

By embedding lived experience, the project will produce a portfolio of solutions tailored to local needs and aligned with existing policy frameworks.

Applications and Benefits
The findings will directly inform the work of transport providers, local authorities, and government departments in Northern Ireland. Recommendations will feed into the Ending VAWG Strategy and into transport planning and urban design. Co-designed interventions will be ready for piloting in follow-on projects, providing a foundation for sustainable change.
Beyond Belfast, the project will contribute to wider UK and international debates on gender, mobility, and public safety. It will offer new insights into how to design transport systems that work for everyone, and how participatory methods can drive change in complex social systems.
Ultimately, this research will help create safer, more inclusive transport environments enabling women and girls to travel freely, participate fully in society, and realise their rights to the city.